University of Northumbria at Newcastle and Platinum Electrical Engineering Limited

To develop sustainable materials and the deposition machinery to enable the on-site, in-situ additive manufacture of structural materials, for the construction industry, initially for the social housing sector.